Diced.ai development

Marketers are busy. They need to create endless amounts of content to fuel their marketing channels and are turning to artificial intelligence solutions to help. But this impacts creativity as AI cannot produce original thinking.

Diced.ai is an AI-powered platform that helps marketers increase the value and longevity of original written content by 'slicing and dicing' it across their marketing channels. It champions creative content, summarising it into effective social, email, blog and digital advertising formats which can be posted directly from the platform.

Through machine learning, Diced.ai mimics brand tone of voice producing more authentic outputs. It learns to create more effective social content based on feedback from integrated social platforms.

Our female-led team have big ambitions to scale Diced.ai beyond supporting their current clients to reach £3million in recurring annual revenue within 3 years.